3D stereo image enhancement using laser induced fibre speckle

3D measurement of featureless surfaces is difficult to achieve for existing 3D systems. When a featureless surface contains clues as to the state of corrosion due to the environmental conditions within a furnace, a solution is required to provide “just in time” warnings for prophylactic action to be taken. This can save process industries, millions of pounds in costs as well as reduce the amount of greenhouse gas emissions associated with heat generation. Lidars cannot be employed to provide sufficient spatial resolution and stereo imaging can’t be employed at present due to the lack of any image texture. Into this space, the laser speckle projection system can be deployed providing the needed features to allow real-time 3D imaging to monitor the state of the corrosion of the surface to ensure “just in time” maintenance. i3dr will develop the requirements for a proto -type system and provide a lab test for its efficacy and potential for the industrial process sector.